Sheffield Hallam University and Quality Service Solutions Limited KTP 21_22 R2

To create an Industry 4.0 enabled embedded digital control systems software platform that is modular, flexible, and easily utilised so that food manufacturing operations can exploit the latest technology to leverage real cost benefits.